GCRF Mine Dust and Health Network

GCRF MINE DUST AND HEALTH NETWORK SUMMARY
While the mining industry contributes significantly to the economies of developing countries around the world, mining activities have notable negative environmental and health impacts. Among these, the dust emitted by mining and its associated operations is a cause of increasing concern. Apart from impacting the health of mine-workers who breathe in mineral dust particles, dust is emitted from open pit mines, ore processing and metal extraction plants, ore stockpiles, ore transport containers and mine waste deposits, impacting the wider environment and communities. Lung diseases caused or exacerbated by mine dust exposure include silicosis (caused by inhaling quartz or crystalline silica), black lung disease (caused by inhaling coal dust) and tuberculosis (silica dust exposure increases the risk of pulmonary TB, particularly in gold miners). This places a huge burden on already-strained public health and social security systems.
Occupational health hazards from mining are well documented, and the link between dust and lung disease was recently recognised in a class action lawsuit against the six main mining houses in South Africa, awarded in favour of mine workers who contracted silicosis and TB working on gold mines between March 1965 and May 2018 (https://www.silicosissettlement.co.za/). However, the health effects associated with environmental dust emissions, although frequently a concern expressed by communities and community support organisations, have not been rigorously studied. Meaningful data is needed to inform what strategies and policies will work best to mitigate the effects of mine dust on communities living near mines and mine dumps, the populations of which number in their millions. Gathering such data is not simple, however. There are many complexities involved, with dust sources and their effects being influenced by inter-related factors covering the health, economic, social, geological, environmental, engineering, management, and political spheres. The issues associated with mine dust are also frequently contentious and involve diverse stakeholders and interested and affected parties with different, and often conflicting priorities. Poor engagement and communication between experts and lay persons, disciplinary silos and polarised viewpoints have made it difficult to develop a holistic understanding of the complex health issues associated with environmental emissions of mine dusts, and consequently to design meaningful and integrated approaches to address such issues.
It is these challenges that our GCRF MINE DUST AND HEALTH NETWORK will seek to address by bringing together researchers, stakeholders and practitioners from a variety of disciplines and professional backgrounds to identify sources, challenges and potential mitigation opportunities associated with public health effects from dust pollution arising from mining activities. Focus will be on integrating and sharing knowledge and information across different disciplines and stakeholders on potential source and dispersion pathways; potential risks to the environment and the health, quality of life and livelihoods of mining-affected communities; monitoring methods and practices; measures to manage dispersion and impacts; stakeholder engagement and communication; and governance policies, standards and regulations.
Ultimately, the GCRF Mine Dust and Health network will serve as a collaborative think-tank to inform research directions both within and across disciplines; government policy and regulations; health monitoring programmes at public clinics; industry best practice; and community healthcare and impact prevention programmes across southern Africa and, as the Network expands, the globe.

Potential impact
Mining is essential to the economies of many southern African countries. However, the industry also has many drawbacks, most notably its contribution to air, soil and water pollution. A major problem in all mining-intensive developing countries is the amount of dust generated by mining activities, particularly from the thousands of abandoned and un-rehabilitated mine dumps around which millions of people live. Mine dust contains fine mineral particles that when inhaled can cause lung disease and other respiratory problems like asthma. It can also contaminate soil and vegetation, including along roads and railway lines on which mine ore is transported. The most notable connection between mine dust and health is in mineworkers, who suffer the triple epidemic of silicosis (lung disease caused by inhaling quartz or crystalline silica), tuberculosis, and HIV. The GCRF Mine Dust and Health Network aims to contribute to meaningful and implementable solutions to the adverse health effects of mine dust, through engaging with academics, policy makers, communities and industry within a global engagement network. The impact of the network's activities will be felt at first by four southern African countries that will be initial members of the network: South Africa, Namibia, Zambia and Mozambique. However, as the network grows through an open membership policy, it will positively impact the health and environment of mining-intensive developing countries throughout Africa, South America and Asia.

The network will benefit specifically:

MINING AFFECTED COMMUNITIES, THROUGH IMPROVED HEALTH AND ENVIRONMENT.
Vulnerable communities will benefit directly from community awareness programmes designed to raise awareness of the critical health issues and how adverse effects can be mitigated. This will empower communities to engage on specific issues on an informed basis, which has a greater potential to derive meaningful improvements.

POLICY MAKERS AND GOVERNMENT OFFICIALS, THROUGH PROVIDING THE CONTEXT AND SUBSTANCE THEY NEED TO GUIDE POLICY AND IMPLEMENTATION.
Regional policymakers that balance the interest of stakeholders will gain greater clarity on the scale of impacts, an increased understanding of the key technical issues, and a greater appreciation of the context of different stakeholders. Involvement of regional representatives from South Africa, Namibia, Zambia and Mozambique will provide a broader geographic context.

INDUSTRY, NON-GOVERNMENTAL ORGANISATIONS AND NON-PROFIT ORGANISATIONS, THROUGH IMPROVED ALIGNMENT WITH POLICY MAKERS AND COMMUNITIES.
Misalignment between stakeholders on the key issues and policy direction consume unnecessary resources and effort with little benefits to vulnerable communities. Improved alignment will ensure that time is not lost finding common ground and implementation focus, due to the protection of narrow interests and stakeholder specific perspectives.

ACADEMICS, THROUGH KNOWLEDGE TRANSFER, THE SHARING OF CAPACITY, RESEARCH FOCUS, AND SHARED DATA.
The network will enable the sharing of knowledge by connecting academics across the UK and southern Africa (and, eventually, globally) around a common cause. Academics will have free access to resources and data used in the process. Aspirant academics will be exposed to the subject matter and will receive mentorship to grow their careers and take future leadership roles in the field, prolonging the impact of the Network.

SOCIETY, THROUGH A REDUCED HEALTH BURDEN AND INCREASED ECONOMIC PRODUCTION.
Southern African society will benefit from a reduced health cost burden and increased economic production that is expected from improved policy and the implementation of mitigation measures. This will make a valued contribution to an already burdened society and economy that can ill-afford additional constraints. This network model's rollout to other ODA countries would provide similar impacts in their societies.